AMAN: Advancing MANipulation skills via contact-implicit optimization

"Our project titled "Advancing MANipulation skills via contact-implicit optimization (AMAN)" aims at unlocking loco-manipulation skills in legged robots. Such technology will revolutionize a wide range of industries such as the logistics, manufacturing, energy, and construction sectors. To enable this, AMAN will develop novel approaches to multi-contact planning, contact simulation and contact-implicit motion generation. Concretely, Jose's PhD project will focus on developing numerical optimization approaches for contact-implicit motion/estimation optimization and advancing differentiable contact simulators for model predictive control (MPC) and estimation (MHE).

Jose's research work boils down to exploiting their mathematical structure in induced by the rigid body dynamics of legged robots. This aims at solving these large dimensional optimization problems for MPC and MHE within tens to hundreds of milliseconds. Finally, we will develop a proof-of-concept demonstrator on the B1 quadruped robot equipped with the Z1 arm available at the Robot Motor Intelligence (RoMI) lab affiliated with the National Robotarium. Our robotic experts will conduct this core research into novel loco-manipulation approaches and extensive experimental trials on our robot. AMAN's goal is to create an asset for Tata Consultancy Services (our industrial partner funding this project) and its clients in the field of legged robots."